Analysis of the gut microbiota composition in neonates after probiotic treatment

Technical abstract
We are born completely sterile, but soon become colonised by complex microbial communities that shapes our immune defence for life. Disturbances in early colonisation events, such as premature delivery, can lead to an increased risk of developing serious life-threatening bacterial infections, such as necrotising enterocolitis (NEC). The process of initial gut microbial colonisation in preterm babies is radically interrupted due to a variety of factors (e.g. mode of delivery and antibiotics). Manipulation of our gut microbial communities by probiotic strategies has the potential to ‘correct’ any microbial disturbances. Before these treatments can be used in UK-wide routine neonatal care, we require an improved understanding about how these probiotic bacteria alter the composition of the neonatal gut microbial communities. This UEA grant will (i) characterise preterm vs. preterm probiotic-treated vs. healthy gut microbiota community of neonates and (ii) define and characterise individual components of the neonatal human microbiota using culture and whole genome sequencing to identify potential new probiotics strategies.